Sheffield Hallam University and Guildhawk Limited KTP 23_24 R4

To embed Artificial Intelligence based Machine Learning and Natural Language Processing techniques in a configurable, novel machine translation approach in response to specific customer needs.